University of Bradford And Merlin Diesel Systems Limited

To design and bring into production a new generation of diesel injector/pump/common rail test and verification equipment to meet new emissions requirements.